Neuropathological and amyloid peptide differences between DS and familial AD with duplications and missense mutations in APP gene

Alzheimer's disease (AD) is a neurodegenerative disorder characterized by the presence of amyloid plaques mainly constituted of extracellular amyloid beta peptides (Abeta) deposits in brain parenchyma and intraneuronal neurofibrillary tangles consisting of hyperphosphorylated tau protein. Additionally Abeta can be found deposited in blood vessel walls as cerebral amyloid angiopathy (CAA), a major cause of intracerebral hemorrhage. While the presence of amyloid plaques in postmortem brains is common to all AD cases including sporadic, familial and Down syndrome (DS, trisomy of chromosome 21, with overdose of the Amyloid Precursor Protein (APP) gene on Hsa21), CAA is a more prominent phenotype in familial cases with either APP duplication or certain (but not all) point mutations. The nature and mechanisms underlying these pathological and clinical differences between APP causes of AD remain unclear. We propose a unique study specifically focusing on rare and poorly studied patient groups focusing on rare and poorly studied, but potentially very informative patient groups - those with APP mutations and duplications and DS - to elucidate differences that may provide important clues for treatment. We plan to investigate the diversity of clinical and neuropathological phenotypes associated with the diversity of alterations in the APP gene by studying endo-lysosomal alterations and Abeta species neuropathological differences in human cases, novel mouse models, and in several cell types derived from iPSC lines reproducing various diseases to unravel pathophysiological mechanisms involved in specific Abeta deposition.

Potential impact
Partners of this consortium (MC Potier Chair, A Strydom, E Fisher, Y Hérault) are members of European College of Neuropsycho Pharmacology (ECNP) Network (https://www.ecnp.eu/research-innovation/ECNP-networks/List-ECNP-Networks/Down-syndrome.aspx). ECNP will support the patient and public involvement (PPI) activities, helping to disseminate project results and recommendations to each of the relevant neurodegenerative stakeholder communities, including patients, care community, policy-makers, clinicians and researchers. ECNP will design a public-facing information strategy that is focused on patient and public collaboration and broad-scale distribution, mobilizing a variety of communications channels, including electronic bulletins, social media and press. The consortium has strong links with European or international consortia devoted to research on AD (Alzheimer Europe; AgedBrainSYSBIO, National Alzheimer associations, Dementia Table initiative), DS (Trisomy 21 Research Society (T21RS), the LonDownS consortium, European and national DS associations). The partners are very active in organizing symposia for caregivers/families of people with DS and dementia. Additionally, the data generated within the project will be relevant to industry to inform the design of future clinical trials.